Deconstructing the immunity/growth crosstalk observed in plants

Given that the global population is expected to exceed 9 billion by 2050, understanding the ways in which crop growth is affected by immune response is of paramount interest to plant biologists. The endophytic fungus Serendipita indica colonises a multitude of plant species across the plant kingdom, and through the secretion of effector proteins confers beneficial properties onto the host. Using the model plant Arabidopsis thaliana, this project aims to define the molecular interactions between S. indica and it's host, with a particular focus on its role as a growth/immunity modulator.
Partnering cutting edge RNAsequencing and proteomics technologies with high throughput protoplast screening and confocal laser scanning microscopy, my project aims to map the interaction network between these two organisms (S. indica, Arabidopsis) in order to identify effector targets which might improve plant growth and stress resistance.